AHRC Impact Acceleration Account

The IAA will enable a major enhancement of our approach to engaging and collaborating with communities outwith the University to address challenges. While retaining the breadth and agility of researcher-led initiatives to respond to opportunities for impact where they arise, we will use the IAA to develop more strategic partnerships that are relevant to our expertise and beneficial to our collaborators. Facilitating increased co-creation of knowledge and new approaches to partnership development will enhance our ability to help our partners deliver on their goals. Researchers' engagement with this process will in turn generate meaningful insights into impact development to inform future activity. In this way we will be able to develop our growing Impact culture. Overall, we intend to use the IAA to increase the scale and ambition of our Impact work, trying new approaches including staff exchanges, use of external expertise and financial support for innovative activities. This approach encourages a balance between directed strategic activity and supported organic growth.